Awesome! Tea Ltd

A food processing, pharmaceutical, industrial engineering company that is able to work with micro-elements such as food powder at 5 microns level. The ideal expert would have access to industrial partners and technology to enable experimentation to be carried out.